ACES - Airport Cyber Efficiency Solution

The Airport Cyber Efficiency Solutions (ACES) project takes proven fast, big data and near real time analysis capability from the realms of military and cybersecurity applications and, through extension and integration with extant and auxiliary data sources, employs it to provide better intelligence, improved resilience, and increased efficiency for airport operators. ACES understands the business processes in effect and, moreover, the cyber-physical dependencies of those processes. Through integration with existing systems, augmented as required, ACES is able to quickly determine the impact of events and, using intuitive web-based applications, to provide insight to Airport Control Centres and operators alike. The ACES team includes a fast growing regional airport operator in the role of end-user and, with this First of a Kind deployment, will deliver a smart, resilient, and sustainable integrated infrastructure in support of airport operations. This is expected to improve turnaround efficiency, maximise asset use, and minimise passenger impact. The ACES deployment will also look beyond the immediate airport context in order to understand the connected transportation aspects of the airport as it relates to road and rail services - for both people and goods. In addition, ACES will look to the 'citizen experience' of those who transit and interact with the airport as a system. While the initial ACES deployment is focused on an airport environment, presenting a self-contained complex socio-technical infrastructure system, the challenges that ACES will meet translate to similar challenges in urban living, smart cities, and other commercial domains; such as logistics and insurance. In this First of a Kind deployment, we consider the airport to be a small city-scale environment: an environment full of complexity, interdependency, and - therefore - opportunity.